Tees Valley Hydrogen Vehicle Ecosystem (HYVE)

The Hydrogen Vehicle Ecosystem (HYVE) project is accelerating the UK's transition away from fossil fuels and towards zero-emission fuel cell vehicles. The HYVE consortium is building a large, multi-vehicle-type hydrogen mobility hub in the Tees Valley: a network of hydrogen stations and fuel cell vehicles in daily operations with many vehicle operators.

The HYVE Darlington project will build a 5MW green hydrogen electrolyser at Exolum's Riverside Fuels Terminal in Stockton-on-Tees and a public hydrogen refuelling station at Phillips 66's Newton Park Service Station. The station will supply green hydrogen to 22 hydrogen trucks and 6 vans and will be used by 5 large operators in a diverse set of applications. The project partners include:

* Phillips 66 & Exolum - Hydrogen supply
* Tevva - Truck supply
* Electra Commercial Vehicles - Truck supply
* Quantron - Truck and van supply
* Teesside University - Data monitoring & analytics partner
* Element Energy - Project Coordinator

The project will catalyse hydrogen vehicle deployment within the Tees Valley and demonstrate a replicable strategy for other cities to kick-start hydrogen mobility ecosystems. Aggregating vehicle suppliers and customers to give hydrogen suppliers confidence to invest in large-scale, high-reliability hydrogen refuelling infrastructure will solve the 'chicken and egg' barrier that has limited UK fuel cell vehicle deployment to date. The consortium's vision is to replicate this project across 10 major UK cities to create the UK's first network of hydrogen refuelling stations providing basic national coverage.

This project builds on the work done in the Tees Valley's phase one deployment which demonstrated the potential of a multimodal hydrogen mobility ecosystem by deploying 1 truck, 10 cars, 2 buses and 1 forklift.